Imaging Chemical Dynamics with Ultrafast Laser Spectroscopy

This programme reveals how molecules change on the femtosecond timescale and is motivated by the principle that chemical function depends on form. Observing structural dynamics during chemical reactions reveals information that can infer molecular behaviour or be used to synthesise new pharmaceuticals and catalysts. Such measurements conventionally use spectroscopy, which characterizes molecules according to the light they absorb at different frequencies. These 'fingerprint' spectra are observed over time to follow a reaction. However, molecules do not necessarily absorb light at easily accessible frequencies, meaning that important chemistry is often spectroscopically dark.

The emergence of a new technique in physics, Coulomb explosion imaging, opens the exciting possibility of investigating this dark chemistry directly. This method uses an intense and ultrafast laser pulse (35 fs) to quickly remove binding electrons from a molecule, leaving many positively charged sites that explode into fragments due to Coulomb's law. Measuring and correlating the relative velocities of these fragments as a function of time allows the shape of the molecule before the explosion to be reconstructed at different stages of a reaction.

This research will initiate photochemical reactions and probe their structural changes using Coulomb explosion imaging. Its key aim will be to observe complete reactions, particularly as they pass through short-lived structures, including intermediates and transition states that are of fundamental importance to controlling the reactivity of a molecule, and for predicting such behaviour computationally. This programme will also be the first to directly image spectroscopically dark biological photochemistry, and could reveal information on vital reactions, such as the stability of DNA with respect to UV light. Revealing this unknown chemistry will enable greater control of these mechanisms, leading to new light-driven chemistry or devices in the life and physical sciences.

The milestones outlined above will be reached through three projects. The first will develop a Coulomb explosion imaging experiment at the University of Oxford for the analysis of biomolecules isolated through electrospray ionisation. This will create a unique pathway to image structural biology that does not require crystallography, and which will be used as a starting point for investigating biomolecular dynamics. These will be investigated through the remaining two projects. One will develop a purpose-built tabletop instrument at Oxford to record 'molecular movies' of fundamental chemistry using time-resolved Coulomb explosion imaging. The final project will be undertaken using the FLASH free electron laser at the Deutsches Elektronen Synchrotron (DESY), which allows molecular structures to be site-selectively ionised. My group will collaborate with researchers at DESY to use this selectivity to study charge transport in nucleobases and aromatic amino acids, revealing new insights into their essential chemistry.

Potential impact
Beyond academic impact, this programme will benefit the UK by developing intellectual property and high-quality personnel in the following areas, supporting the EPSRC's 'Productive nation' prosperity outcome.

1. Creating intellectual property: Mass spectrometers are versatile tools that mix different ionisation, analysis, and detection procedures to suit diverse applications. This programme will achieve technical and innovative leadership in each of these aspects by developing advanced methods for particle detection and universal initiation. These will foster partnerships with both academic and commercial researchers. For example, multi-mass ion imaging offers a high-throughput alternative for mass spectrometry surface analysis that could be used to rapidly analyse biomarkers in clinical samples. Intense and ultrafast laser pulses may also become a robust post-ionisation source for laser desorption or secondary ion mass spectrometry. To facilitate the uptake of these outcomes by end users, this programme will be supported by Oxford University Innovation (OUI), who help patent and commercialize Oxford-based intellectual property. This will ensure that patentable technologies created through this programme will be widely disseminated.

2. Developing high-quality researchers: As outlined above, the proposed research will initiate a new field at the forefront of mass spectrometry that incorporates state-of-the-art methods from chemistry and physics. A direct benefit will be the development of early stage researchers and postdoctoral research associates, providing a competitive pool of talented mass spectrometrists that will meet the needs of UK companies. During this fellowship, I will train at least two PDRAs in instrument design, computer assisted modeling, programming, data acquisition, and analysis. These broadly transferable skills will prepare them for roles in industry or academia. Planned collaborations with researchers at DESY and conference participation will also enhance the outlook and international profiles of the PDRAs, and will help prepare the next generation of independent scientists in the UK.

3. Benefits to the public: This programme will engage young students with contemporary and inventive research. 'Molecular movies' acquired using Coulomb explosion imaging provide a clear and easily understandable way to watch chemistry in action, and such movies can be combined with simple tools, such as molecular modeling kits or visual aids, to communicate the underlying science in a straightforward way. Based on public interest generated through an article published by this PI in Periodic, Oxford Chemistry's alumni magazine (circulation: 8,000), these outcomes will be publicised through animated video podcasts prepared in collaboration with Oxford Sparks, a public outreach project at the University of Oxford aimed at students in Key Stages 3-5 and supported by Oxford Chemistry's Outreach team.